Direct Hydrogen Production using Seawater

This Project will advance the understanding and capability to generate hydrogen (H2) using seawater. This research is vital to our efforts to combat climate change and pursuit of sustainable hydrogen.